Inelastic proton scattering of 21Na in inverse kinematics

Stellar explosions such as novae and X-ray bursts are powered by the astrophysical rp-process where protons are rapidly fused to produce heavier elements. The breakout into this rp-process is governed by a few key nuclear reactions whose rates are presently uncertain. The aim of this experiment is to improve our understanding of one of these key reactions: 18Ne(a,p)21Na. This will be achieved by carrying out the reaction in reverse using a radioactive 21Na beam from the ISAC-II facility in TRIUMF.